Artificial Intelligence regulation as an institutional change-maker within the European Union and the United States

The research is exploring the institutional challenge of regulating AI in a comparative study of emerging regulatory responses within the EU and US (https://cdt-art-ai.ac.uk/students/deborah-morgan/). This research situates AI policy and regulatory proposals within the broader context of their origin - the institutions within which they are being created. It adopts an interdisciplinary approach, including sociotechnical, political science, and socio-legal methods, to map and empirically investigate perceived challenges and sites of potential institutional change within the regulation of AI. A comparative analysis of the United States and the European Union provides a broader framework to compare how responses and regulatory changes materialise within different economic, political, and social contexts. It is within the responsible and accountable aspect of the ART-AI centre for doctoral training as it seeks to explore and analysis what constitutes responsible AI governance is and how it is developing.